RoboTIPS: Developing Responsible Robots for the Digital Economy

This fellowship will bring together a variety of people from different walks of life, including academics, industry, civil societies, policy makers and members of the public, in order to create new ways of developing and managing technological innovations. There is often a tension between the economic needs for increasing technological innovation and the ways in which these innovations may be developed responsibly - that is in a manner that is societally acceptable and desirable. We will develop an approach that aims to anticipate not only the positive outcomes but also the potentially negative consequences of technological innovations for society. We will draw on this and an understanding of people's lived rights and obligations to provide creative resources and methods for designers to develop responsible and accountable new technologies. Responsible Innovation lies at the heart of technologies in the Digital economy that aim to promote trust, identity, privacy and security.

Although it has been drawn on in other scientific domains, as yet we have no complete example of how responsible innovation can be successfully applied in the DE sector. The fellowship will consider a motivating example to develop responsible innovation in action. We will look into one particular domain of technology and develop an agile process which will take account of the views of a wide range of people in a fast-changing context, in order to have some influence over the trajectory of an innovation. We will focus on the domain of social robots, those which interact with people and make decisions about what to do on their own accord. Because they make their own decisions in order to perform actions, we need to be able to recover what they did and why they did it, when things seem to go wrong. We will develop an ethical black box (EBB) through which the social robot will be able to explain its behaviour in simple and understandable ways. The development of the EBB will be an example of responsible innovation. We will test this out in particular accident investigations as a social process and we will do this in 3 different study domains. In the final stages of the fellowship, we will show the outcomes of the technological development and the investigations through a variety of means, including through the web and a final public showcase event. This will be to a variety of people including the general public, policy makers, and developers.

Potential impact
Science:
Key scientific communities will benefit from the knowledge generated by the fellowship and its responsible innovation (RI) approach. This includes fields across robotics, human robot interaction, robot ethics, ethical design, value sensitive design, Human-Computer Interaction, Artificial Intelligence and the social sciences. In particular, the development of the ethical black box (EBB) will form a motivating example of RI that is both human centred and based on a Trust, Rights and Relational approach, and that can generalised to other domains and technologies. The findings of the programme of work and its unique approach will be disseminated through high quality publications and conferences.
Industry:
The fellowship will develop a unique transparency mechanism that that can make robotic decision making open and accountable and thereby foster user trust in social robots across society. This fellowship work will therefore enhance responsibility in industry and advance the acceptance of social robots. The development of the EBB will benefit industry in the specific domains studied in phases 1 and 2 and will also reach a broader range of settings through later activities that will generalise the study findings and RI approach. Impact will be fostered through a series of stakeholder workshops and designer studies and will be supported by the fellowship's industrial partners.

Designers and innovators: The fellowship will benefit designers and innovators by fostering a reflective and inclusive innovation process and developing a Trust, Rights and Relational based approach to design which acknowledges the lived experiences of users and the networks and ecosystems they inhabit. Research activities involving design and innovation stakeholders will deepen understanding of how these professionals currently practice. This understanding will then be drawn on to produce mechanisms through which designers and innovators can embed responsibility within the development of technologies for the digital economy (DE). These mechanisms will include a responsibility toolkit.

Policy: The fellowship will engage critically with the concept of responsibility in the DE and will explore and engage with new forms of anticipatory governance. The perspectives of policy stakeholders will be elicited across the study and the outcomes of this engagement will be combined with other project activities to develop a responsibility toolkit and specify an agile governance approach for social robots. This fellowship will thereby benefit policy makers seeking to identify novel and effective means to regulate the use of social robots and, through the generalisation of the study findings, other innovative technologies.

Society and the general public: The EBB will benefit the wellbeing of citizens in the DE by fostering accountability in the use of social robots and a culture of transparency and responsibility in their use. It will also produce broad societal benefit through the development of a Trust, Rights and Relational approach which will elicit the concerns of citizens and consider how to address them in order to increase trust and forge better relationships to maximise the potential of new digital technologies. The fellowship will include dedicated public engagement and communications activities - to include educational materials, a video animation and participation in public understanding of science events.